Coventry University and Wolf Systems Limited

To develop an integrated manufacturing Agent based optimisation system that will generate increased productivity, efficiency and capacity, achieving a sustainable inventory level for best demand satisfaction and improving the current production levels.